Cardiff Metropolitan University and EvaBuild Limited KTP 22_23 R2

To establish Net Zero groundworks solutions for the Modular Building industry. Focussing on eliminating the concept of waste through innovative design and utilising the earth's resources as a renewable energy system.